Immersive Dementia Design

To design and develop an immersive virtual reality experience aimed at elderly and dementia housing design. This would provide a unique opportunity for comparative testing of design proposals by commissioners, carers and dementia sufferers themselves through a tablet or VR headset interface.